D Dyer

The concept creates a hub/cluster for creating tech products for social good. An expert team for the creation of tech products will be created and facilitate the build of products quarterly. Products will be built outside of the teams normal working commitments and remotely.